Metal 3D Printing

A dramatic improvement to the efficiency and reduction of the carbon footprint of the construction industry could be achieved through the adoption of 3D printing. 3D printing offers a potential means of building new structures or parts of structures, like connections, and also has promise for the strengthening, repairing and adapting of existing structures. The methods, design, safety and practicalities for achieving this in the context of metal additive manufacturing will be explored in this project, through optimisation, experimentation, computational modelling and reliability analysis.

The research area is: structural engineering, construction, built-environment.